SuSTEM Youth Insights

**SuSTEM Youth Insights**, a service of [Youth STEM 2030][0], embeds young people's voices into the decision-making of STEM and sustainability-focussed organisations, through our **meaningful youth inclusion consultancy and training services**.

Our consultancy & implementation services provide strategic and actionable advice to meaningfully embed youth voice into your organisation. We work with our clients to bring diverse youth voices into their organisation at a strategic level, from boardroom representation to youth advisory groups. Using highly participatory and accessible co-creation approaches, we work directly with the young people to give them the tools and resources they need to most effectively contribute to your business objectives. Alongside this, we'll ensure your leaders and frontline staff are ready to embrace and gain maximum benefit from the innovation, constructive challenge and solutions youth voices can bring.

For organisations who have already started their journey towards embedding youth voice, our interactive training workshops enable your youth engagement team to draw on our 6+ years of expertise - and hear directly from diverse young people. You'll gain practical tools, learn what has and hasn't worked for other organisations, and discover how you can increase the diversity and number of youth you reach, to maximise the impact of youth in your organisation.

Across our services, our work is rooted in accessible and participatory co-design approaches, which we know first-hand lead to youth engagement that is more inclusive, more relevant and more impactful. We create spaces which are safe, fun, accessible and meaningful for young people, and we're truly for youth, by youth - you'll be trained and advised by our diverse global community of youth advisors.

Our clients uniquely benefit from the added value of diverse _global_ youth perspectives, from the community of over 2,500 young people in 82+ countries we've empowered as STEM changemakers across our youth programmes. We bring a particular focus on elevating the voices of marginalised youth, who are both least likely to pursue green & STEM careers, and most impacted by the climate emergency and other sustainability challenges.

Ultimately, our impact- and results-driven approach brings the innovation, critical thinking and leadership of youth to create meaningful value for our clients, by supporting them to achieve their business goals, whether growing revenue through reaching Gen Z customers, enhancing their ESG goals, or creating a diverse future talent pipeline.

[0]: https://www.youthstem2030.org/